The Iconography and Experience of Sin in Late Medieval English Wall Painting

My research focuses on the rise of 'morality' wall paintings in England in the fourteenth and fifteenth centuries with the aim of revaluating how sin was understood during this period. These paintings, which include subjects such as the Warning to the Gossipers and the Seven Deadly Sins, are most often located in rural churches, and their inaccessibility and often poorly preserved condition means this rich corpus of medieval works of art has been overlooked. The lack of scholarly and public awareness means they are quickly crumbling from the walls due to a lack of funding for their proper preservation and conservation. They are thus in urgent need of proper record and study.